Cyber vouchers

"Yomp provides a technology solution which ""gets more people, more active, more often"". We utilise behavioural change approaches delivered through technology (apps, wearables etc) to get more people physically active. We work with big corporates such as Bloomberg or EDF Energy, through to 23 Local Authorities.

Increasingly, our contracts with such organisations are insisting that we have Information Security procedures and documentation. Especially for one large channel partnership who is insisting on cyber essentials and cyber essentials plus.

The UK Innovate Cyber Vouchers scheme will enable us to invest in such certification and continue to grow as a business."